Feasibility of a novel collaborative platform for hardware project development

As the development process continues to grow faster, more decentralised, collaborative & open, Wevolver is positioned to become its central platform, much as Github.com is the central hub in software. This project will enable Wevolver to bring innovative, new functionalities to its award-winning platform, positioning it at the forefront of online collaborative software tools for project lifecycle management.